elucidating the role of Tumour Necrosis Factor Receptor 1 (TNFR1) in regulating acute inflammatory responses of leukocyte trafficking and vascular per

The specific objective of the PhD project will be to utilise novel pharmacological reagents generated by GSK to dissect the molecular contribution of TNFR1-dependent signalling in regulation of neutrophil-vessel wall dynamics and vascular leakage in models of vascular and tissue injury. The project will involve use of numerous in vivo experimental models of inflammation in conjunction with biochemical and cellular assays. In addition the project will employ cutting edge imaging modalities, including confocal intravital microscopy for real-time tracking of microvascular responses, a specialised technique for which the group is internationally respected.